South Eastern Regional College and Greenview Gas Limited

To develop a performance management approach which will help streamline operations, refine corporate strategy and develop management practices to maximise the potential afforded by the combined strengths and opportunities, skills and expertise.